Aston University And Eye-Docs Limited

To develop treatment models based on patient pathways, treatment regimens and outcomes for presbyopia and laser cataract surgery within a private ophthalmic surgical centre.